Development of optimised microdystrophin gene therapy to mitigate transgene triggered immune adverse events

Aim: To develop a treatment for patients with Duchenne Muscular Dystrophy (DMD), a genetic disease marked by muscle wasting and death in early adulthood, due to mutations in a protein called dystrophin.
Unmet Need: Gene therapy has been developed for DMD, where shortened forms of dystrophin, called microdystrophins, are delivered to patient muscle via gene therapy. The use of shortened dystrophins is required due to constraints on the capacity of gene delivery technologies. However, clinical trials have revealed that these shortened microdystrophins can elicit damaging immune responses in some patients and the stability of dystrophin in muscle is compromised. As such, approximately 10% of all DMD patients are now excluded from receiving microdystrophin gene therapy.
Our solution: We have identified a specific region of all microdystrophins used clinically to date, which is likely to be the cause of immune responses. We have identified this region via a combination of molecular analyses and computational biology, which enabled us to design new versions of microdystrophin which lack this feature and therefore can circumvent the safety issue. We are currently screening a batch of new microdystrophins in early preclinical research, with plans to progress a lead candidate to clinical trial.
Objectives

Validate microystrophin constructs with optimal functionality in DMD patient myotubes in vitro (months 0-3): We will demonstrate the functionality and stability of optimised microdystrophins lacking the immunogenic region in DMD patient cells containing N-terminal deletions in vitro, to identify those with the greatest stability and functionality in the cells representing the target patient population.
Demonstrate safety and efficacy of microdystrophin constructs in a DMD mouse model in vivo (months 3-18): We will progress the most promising new microdystrophins to in vivo studies in 'mdx' mice which are a standard preclinical model for testing DMD gene therapies. We will identify a construct that shows optimal localisation and stability in muscle fibres without eliciting toxicity.
Demonstrate lack of immunogenicity of microdystrophin constructs in dystrophin-null mice (months 3-16): An important motivation in our study is to avoid immune responses that affect existing microdystrophin gene therapies. We will validate avoidance of this aspect with our optimised microdystrophins, using a mouse model lacking the dystrophin gene locus, as these mice will not inherently recognise dystrophin hinge-1 as self, similar to patients with N-terminal deletions lacking hinge-1 coding sequence.